Global Watts: Allegories for all (1880-1980)

This project will provide the first comprehensive assessment of the international importance and influence of British artist George Frederic Watts (1817-1904). It will also contribute to the organisation of an end-of-project exhibition on this topic, to be held at Watts Gallery.
The art of G. F. Watts is unique in the history of British art in having such a global reach during the late 19th and 20th centuries; his allegories offered a visual language that seemed to unite humanity and transcend national borders. Key works, such as Hope, Mammon, The Minotaur, Love and Life, Love and Death, Time, Death & Judgement, existing in multiple versions and reproduced both as photographs and art-prints, had currency all over the world, their meanings changing across locales. While Watts himself was a reclusive figure, his imagery had a global presence unmatched by almost any other artist in the years around 1900. The project covers the period c.1880-1980, charting the circulations and appropriations of Watts's works over a century: Watts became an artistic celebrity in the UK from c.1880 when a series of major retrospective exhibitions began. The importance of the study lies in an assessment of how a global visual culture became possible through Watts's works: how were values of global significance seen to be embodied in these images? How does this restructure our ideas of the international and the insular in Art History (especially British Art history) of this period? What were the limitations (geographic, class-based, interpretative) of this global visual culture? Is this an example of the diffusionist reach of European colonialism, or on the contrary, the creative appropriation of British culture by others? The research will explore in depth the 'non-art' contexts for Watts, seeing the responses to reproductions and the political uses of his art as significant cultural history, rather than peripheral developments. Points of focus include Watts's imagery in relation to the European Symbolist movement in the 1890s, the Suffrage movement and the African-American Civil Rights Movement.
The project will adopt a transnational and interdisciplinary approach to art and cultural history, emphasising the role of personal networks, cultural metropolises, key individuals, institutions and media in the circulation, dissemination and reinterpretation of Watts's work. It will track works through the European and American art-worlds, as well as cartoons and caricatures based on Watts's pictures, evidence of ownership of reproductions after his works, and literary and verbal traces of responses to them. The geography of the reception of Watts will extend well beyond the normal frame of reference for such studies, as his works are known to have been admired in, for example, the United States, Russia, Japan and India.